Market and Technical specification for Head only CT

Radius Diagnostics Ltd, a spin-in to the European Space Agency BIC on the Harwell Campus is using space heritage technology
to revolutionised clinical planar X-ray radiology – the modality used for 60% of all medical imaging worldwide and representing a
>$5bn capital market.

The transformation will be comparable to the effect that the introduction of LCD had on Visual Display Units in terms of reducing
weight and bulk by >90% and cost, but more importantly it will transform form factors and portability. Most importantly it will allow
3D imaging from a modality that has traditionally only been 2D.

This grant for 50% of a £200k project relates to initial concept development and market validation for the use of the planar sources
to produce a low-cost CT (target < $200k) with no moving parts that would be used for stroke assessment in A&E Departments to
reduce time to diagnose “clot versus bleed”.